System for Processing of Reclaimed Asphalt Planings (RAP) for High Percentage Incorporation of RAP in new lay road surfaces (Infrarap)

Currently, asphalt removed from a road is stockpiled for later use as aggregate for new hot
mix asphalt (HMA) at an asphalt plant. This reclaimed material, commonly known as RAP –
recycled or reclaimed asphalt planings, is crushed to a consistent gradation and added to the
HMA mixing process. Asphalt consists of 95% aggregate and 5% bitumen, both of which are
valuable resources with high embedded energy and CO2 footprint.
Several in-situ and ex-situ recycling techniques exist for asphalt recycling the most common
of which introduces RAP using a cold feed which bypasses the drying drum. Due to the high
moisture content, very low volumes (~20%) are re-used at a significantly high energy cost
because the virgin aggregate must be heated to 200-300 deg C. There are also significant
issues with the quality of the final product as the aged bitumen binder is damaged by the high
temperature needed to dry the virgin aggregate and becomes susceptible to UV degradation
and is rendered liable to early stone loss and cracking.
The Infrarap project aims to develop a system for processing RAP so that higher percentages
can be incorporated into paving materials and especially into the wearing course layer. The
system will comprise adaptable heating, mixing and conveying systems which will feed RAP
at an optimum low temperature into elevating skips or direct to a mixer-feed chute via a
conveyor of a static mixing plant or a mobile mixing plant using an efficient rejuvenator
which will allow high percentages of RAP to be recycled into asphalt mixes at low
temperatures.
The development follows some preliminary investigations into current methods of
incorporating RAP into mixes, including alternative systems. There is a clear market need for
an independent method of heating and directly feeding RAP into the pug-mills of mixing
plants that bypasses a drying drum and obviates all adverse issues with scorching RAP and
blocking filters and screens.